Digital Innovation and Circular Economy (DICE) Network+

The Digital Innovation and Circular Economy (DICE) Network+ aims to drive a transformative shift in the sustainability and circularity of digital and communication technologies. Our vision leverages the digital revolution to foster a circular economy across sectors and value chains, adopting a "network of networks" approach for interdisciplinary collaboration, research, and technological innovation. DICE focuses on overcoming challenges such as the lack of circular economy principles in digital technology design and manufacture, and the poor understanding and coordination of digital advancements in supporting the transition towards a UK circular economy.

Our network comprises 11 investigators, from engineering, materials science and social sciences and a wide range of partners, including universities, industry stakeholders, and public bodies. It aims to benefit stakeholders through the co-creation of innovative solutions, fostering knowledge exchange, supporting projects that promote digitally enabled circular economy adoption and guidance on future policy making and industrial decision making. The approach centres around interdisciplinary collaboration, leveraging our extensive existing networks (over £160m of funding since 2020) for maximum impact, and a structured programme of network engagement under the four pillars of Insight and Evidence, Inclusive Community, Capacity Building and Knowledge Exchange, and Research Impact and Legacy. DICE's activities include mapping exercises, webinars, annual showcases, co-creation workshops, knowledge exchange placements, feasibility studies, and demonstrator projects, culminating in the development of a 10-year vision and roadmap towards a digitally enabled CE to guide future policy making, industrial decision making, investment and technological development.